Bayesian Artificial Intelligence for Decision Making under Uncertainty (BAYES-AI)

Scientific research is heavily driven by interest in discovering, assessing, and modelling cause-and-effect relationships as guides for action. Much of the research in discovering relationships between information is based on methods which focus on maximising the predictive accuracy of a target factor of interest from a set of other related factors. However, the best predictors of the target factor are often not its causes and hence, the motto "association does not imply causation". Although the distinction between association and causation is nowadays better understood, what has changed over the past few decades is mostly the way by which the results are stated rather than the way they are generated.

Bayesian Networks (BNs) offer a framework for modelling relationships between information under causal or influential assumptions, which makes them suitable for modelling real-world situations where we seek to simulate the impact of various interventions. BNs are also widely recognised as the most appropriate method to model uncertainty in situations where data are limited but where human domain experts have a good understanding of the underlying causal mechanisms and/or real-world facts. Despite these benefits, a BN model alone is incapable of determining the optimal decision path for a given problem. To achieve this, a BN needs to be extended to a Bayesian Decision Network (BDN), also known as an Influence Diagram (ID). In brief, BDNs are BNs augmented with additional functionality and knowledge-based assumptions to support the representation of decisions and associated utilities that a decision maker would like to minimise or maximise. As a result, BDNs are suitable for modelling real-world situations where we seek to discover the optimal decision path to maximise utilities of interest and minimise undesirable risk.

Because BNs come from statistical and computing sciences, and whereas BDNs come mainly from decision theory introduced in economics, research works between these two fields only occasionally extend from one field to another. As a result, it is fair to say that the landscape of these approaches has matured rather incoherently between these two fields of research. It is possible to develop a new generation of algorithms and methods to improve the way we 'construct' BDNs.

The overall goal of the project is to develop an open-source software that will enable end-users, who may be domain experts and not statisticians, mathematicians, or computer scientists, to quickly and efficiently generate BDNs for optimal real-world decision-making. The proposed system will allow users to incorporate their prior knowledge for information fusion with data, along with relevant decision support requirements for intervention and risk management, but will avoid the levels of manual construction currently required when building BDNs. The system will be evaluated with diverse real-world decision problems including, but not limited to, sports, medicine, forensics, the UK housing market, and the UK financial market.

Potential impact
The proposal falls within the priority area of New approaches to data science, and is a perfect fit for the Decision making under uncertainty initiative, which has been identified as an area of significant interest by multiple research councils in the UK. New approaches and tools that enable improved decision-making have become particularly important for policy makers, industrial organisations and academic research. This is because such tools are becoming increasingly useful for optimal decision making to maximise or minimise a particular outcome of interest, whether this involves the most cost-effective route, maximum impact, minimum risk, or an equilibrium between them. Policy makers and industrial organisations who invest in big-data solutions also tend to be particularly interested in these alternative advancements because they can provide them with potential to reduce at source much unnecessary data collection, and at the same time improve decision making performance.

This proposal is timely in the sense that it combines three emerging technologies; data science, causal modelling, and decision making under uncertainty. This project is expected to extend the state-of-the-art in disciplines related to a) data science and machine learning, with new algorithms that can be used to build Bayesian Decision Networks (BDNs), b) causal modelling, with extended techniques to establish whether a relationship between two factors can be assumed to be causal or some other type of relationship for decision making representation, c) Information fusion, with new methods that will allow us to construct machine learnt models that can take into consideration knowledge-based information about what must, can, and cannot be discovered for decision support purposes and d) Decision Science, with an improved way of constructing models for optimal decision making under uncertainty.

The main benefits to the areas identified above will be the published algorithms and methods, with open-source access to the code of a software that we will develop during this project. The software will enable end-users, who may be domain experts and not statisticians, mathematicians, or computer scientists, to efficiency and quickly generate BDNs for optimal real-world decision-making. Making the software open-source will help other scientists to tailor existing Bayesian Network (BN) modelling algorithms to enable the efficient development of especially complex BDN models, but will also allow us to perform further improvements to the software to address future end-user requirements.

Additionally, the project will contribute to the case-study areas of sports, medicine, forensics, the UK housing market, and the UK financial market. As a result, it is realistic to expect that the project will have positive repercussions in a broad range of disciplines.